Rate-Induced Tipping In NonAutonomous Systems

This project aims at making crucial contributions to the study of critical transitions for complex systems. In particular, it addresses the phenomenon of rate-induced tipping for systems with nonautonomous dynamics and applications to climate. The research efforts will focus on identifying the mathematical mechanisms generating the critical transition classifying them in the context of nonautonomous bifurcation theory, and testing the efficacy of the resulting theory on non-autonomous climate models which are not treatable with the state-of-the-art mathematical tools. The applicant's pioneering results on the subject, his interdisciplinary background and contributions to the theory of non-autonomous dynamical systems together with the planned training in random and set-valued dynamical systems at the host institution and the support of the supervisor's world-leading expertise in the field put him in a unique position to effectively take on the challenge. The researcher will also consolidate his expertise in deterministic nonautonomous dynamics and bifurcation theory and complement it with new skills in random and set-valued dynamical systems. Thus, obtaining a highly competitive profile in the field of nonautonomous dynamical systems. On the other hand, he will bring his expertise on Carathéodory differential equations and rate-induced tipping to the host institution and, by mean of his collaborations with the University of Valladolid and Technical University Munich, contribute to the big international research network at Imperial College London. Finally the long-term impact of the action includes interdisciplinary key sectors like the investigation of the effect of the growth of emissions of greenhouse gasses on the naturally time-forced (thus nonautonomous) climate of the planet.